Lithological control on landscape morphology and evolution

This project combines numerical modelling with fieldwork to define the influence of
rock type on the form and temporal evolution of landscapes in response to environmental
change.